Germany-UK

Chiral NanoGraphene for multifled Semiconductor Security - ChiNGS

This project aims to pioneer a new frontier in semiconductor device security by harnessing the power of chiral nanographenes—specially engineered, twisted carbon molecules with unique electronic and optical properties. While today’s hardware security often relies on complex software or circuit design, our approach seeks to embed protection into the very materials that form electronic devices, making them inherently resistant to tampering, counterfeiting, and hacking.
Led by researchers at the University of Manchester, UK, in partnership with the University of Cologne, Germany, our collaborative team will design, synthesize, and test chiral nanographenes as advanced security elements. By integrating these molecules onto atomically thin platforms—such as graphene and hexagonal boron nitride—we aim to produce prototype devices whose electrical and optical “fingerprints” are impossible to clone or forge. These fingerprints can be used as physical unclonable functions (PUFs), providing robust means to verify authenticity and detect intrusion directly at the hardware level.
Cutting-edge fabrication techniques, including thermal scanning probe lithography, will allow precise placement and manipulation of these molecules, while advanced characterization tools will assess their performance under real-world electronic conditions. This multidisciplinary effort will also facilitate training for young researchers, knowledge exchange across borders, and engagement with industry and the wider public through workshops and outreach.
Our vision is to lay the scientific and technological foundation for a new generation of secure-by-design electronics—where materials science and device engineering converge to deliver tamper-proof, resilient hardware. The outcomes will not only deepen our understanding of chiral nanographenes and their remarkable properties but also open crucial pathways for enhancing national security, digital trust, and the safety of future digital infrastructure.